SAVE-COR Stratification of Atrial and Ventricular Arrhythmias based on Electrocardiographic Imaging

230129 Stratification of Atrial and Ventricular Arrhythmias
based on Electrocardiographic Imaging (SAVE-COR)
Arrhythmia Alliance (A-A)— working together to improve the diagnosis, treatment, and quality of life for all those affected by arrhythmias.
A-A is a coalition of charities, patient groups, patients, carers, medical groups, and allied professionals. Although these groups remain independent, they work together under the A-A umbrella to promote timely and effective diagnosis and treatment of arrhythmias.
A-A provides support, information, education, and awareness to all those affected by or involved in the care of cardiac arrhythmias.
Arrhythmia Alliance part in the project is to reach out involve, organise, host and develop meetings/events for patients with the support of the Co-ordination Team, we will identify, engage, coach and train people living with AF to participate in meetings so they are confident to offer their experience and opinions.